MEFSVS - Multi-functional Electroformed Fuel System Vacuum Structure

The MEFSVS project is led by SME Ultima Forma in collaboration with leading tier 1 supplier GKN Aerospace. Liquid hydrogen has been identified in the FlyZero programme and ATI Technology roadmaps as the future fuel for zero-carbon aviation by 2050\. Hydrogen provides high energy density with minimal environmental impact on combustion and zero CO2 emissions when used as an electric power source in fuel cells. The problem is that hydrogen is liquid below -253°C and so to store the fuel on aircraft requires vacuum insulated containment systems.

Conventional vacuum insulated vessels are heavy and difficult to manufacture. Alternative high-performance carbon fibre composite (CFRP) materials are not vacuum tight. The proposed solution is to replace the outer vacuum jacket of the fuel tank using Ultima Forma's advanced hybrid materials and manufacturing technology. This combines a CRFP structure with a thin electroformed metallic gas-barrier to deliver an improved fuel-to-system mass efficiency of 24% with 28% weight-savings at the fuel-system level. The project employs advanced digital design-to-manufacture processes to control and monitor production, together with a digital twin of the product to monitor performance and enable in-operation analysis.

The weight savings bring benefits in extended operating range or greater payload at the aircraft operation level, enhancing the business case for market adoption of zero-carbon technology in the sub-regional and regional sectors and accelerating development for narrow body aircraft. The technology underpins development of the UK supply chain for zero-emission aircraft from early adopters, such as Zero-Avia to the mainstream Airbus ZEROe programme. The programme will engage with these stakeholders together with the CAA to develop the regulatory framework around these new technologies.

The project benefits from Ultima Forma's technology developments in adjacent sectors, where hybrid materials systems have been developed for high pressure hydrogen storage and projects have developed interfacial adhesion systems between metal and composite. GKN brings extensive experience of fuel system technologies and market developments as a major Tier1 supplier. Both partners are experienced in managing InnovateUK programmes. The project takes advantage of Ultima Forma's existing manufacturing assets, IP and knowhow, to bring competitive advantage to the UK aerospace supply chain.